The University of Surrey and Givaudan UK Limited KTP 22_23 R2

To develop and embed new capabilities to enhance the design of fragrances towards the older population, to expand the product offering, with significant potential for societal and commercial impact.